Youth, poverty and inequality in urban Tanzania: New perspectives, new interpretations

Young people in urban areas are at the forefront of the development challenges facing Tanzania. Indeed, with countries across Sub-Saharan Africa characterised by rapid urbanisation and large and expanding youth populations, these two major demographic changes have the potential to 'make or break' the region's development. While urbanisation has the potential to open up new social and economic opportunities, in many countries, including Tanzania, urbanisation has been accompanied by high levels of poverty and inequality. These problems are exacerbated by a lack of serviced and secure homes in which to live, and a lack of stable jobs through which to survive. Despite the magnitude and severity of these problems, little is known about what this means for young people as they seek to negotiate the path to adulthood.

Urban youth face dual layers of disadvantage, as a result both of the poverty and inequality that they face in the urban environment and of their status as youth. As yet, however, conceptual frameworks for understanding urban poverty have not been extended to youth to explore the additional challenges this creates for them. This research, therefore, breaks new ground in exploring new perspectives and new interpretations of what it means to be young and searching for livelihoods in the city amidst endemic poverty, inequality and limited support. It also explores how the experiences of urban youth vary by age, gender and geographic location.

Firstly, the research will examine the role of different assets and institutions in shaping the economic, social and political opportunities and obstacles facing young people in two cities of Tanzania. In doing so, it will use innovative research methods to capture the dynamism of youth experiences and to reveal a greater understanding both of the factors that promote positive outcomes and of those that lead to negative outcomes for youth. In doing so, it will prioritise localised meanings and definitions of poverty and well-being and reveal new insight into the experiences, struggles and successes of urban youth. In-depth research with urban youth themselves will be contextualised against research with parents and other adults. This will explore how perceptions and stereotypes of young people influence the level of support they receive, as well as situate youth experiences within broader experiences of urban poverty, inequality and disadvantage.

Urban contexts and youth communities are relatively unexplored territories of huge theoretical and policy relevance in Sub-Saharan Africa. In exploring these two areas, the research will be breaking new ground, both in the development of a conceptual framework for understanding urban poverty from a youth perspective and in filling in the knowledge gaps necessary for addressing this increasing policy priority. In a country and region where the pressures of urbanisation and young populations are expanding, this research has the potential to make a real impact in both academic and policy circles, and throughout the research I will work with internationally renowned experts and institutions to strengthen the quality and impact of the research. Action and critical reflection is necessary at multiple levels to address priorities of urban poverty, inequality and young people. This includes within the academic community and policy circles, as well as amongst the general public and youth themselves. Consequently, I will produce and disseminate a rich evidence base that enhances our understanding of the challenges facing urban youth in Tanzania across these audiences. Alongside academic papers and presentations in internationally renowned journals and conferences, dissemination channels will include a national report, stakeholder meetings with policy makers in Tanzania and the UK, and public engagement in Tanzania and the UK, including the dissemination of findings through youth-friendly channels.

Potential impact
This research will be beneficial to multiple stakeholders, including those working with youth in programme and policy design and implementation (in Tanzania and the UK), Tamasha Vijana and its research team and the parents and communities supporting youth. Together, these influences have the potential to create a more supportive environment for youth, who are central beneficiaries of the research.
1. For the government of Tanzania (particularly the Ministry of Labour and Youth Development) this research will fill in critical knowledge gaps necessary for designing more effective youth-focused policies and programmes based on the social and economic needs and realities of urban youth. The impact for shaping future policy approaches to youth is significant.
2. The influence on bilateral and multilateral organisations in the UK and Tanzania, such as DFID, UNICEF and the World Bank, is also high, in providing the information necessary for aiding decision-making and in emphasising the importance of mainstreaming youth more effectively throughout their agendas. I will strengthen the potential impact here by meeting with these users in the early design phase to identify their information needs and in involving them in dissemination activities in Year 3.
3. Research findings will serve two important purposes for non-governmental organisations working with and for youth, providing strong evidence and findings that they can use in: a) strengthening their advocacy work to promote youth needs at the policy level; and b) designing programmes for youth based on their social and economic needs and realities.
4. My host organisation, Tamasha Vijana, will benefit on multiple levels. Not only will my findings be useful to programme design and advocacy work, our collaboration will build the capacity of their research team and produce a useful dataset and knowledge base to guide their future research agenda. As well as training on the appropriate research methods, I will also plan to do broader training for capacity building with Tamasha's research team and will support them to write and publish in their own right.
6. Through the research process and findings dissemination, the research will challenge existing perceptions of youth among parents and community leaders. This will create a more supportive environment for youth and help these stakeholders to recognise the benefits of encouraging youth participation in household and community decision-making and activities.
7. Youth are at the heart of my research objectives and outcomes, and the research will ensure their participation and meaningful engagement at every stage of the research, from the design of research methods through to dissemination. Through engaging with youth to reveal new perspectives and interpretations of what it means to grow up in urban Tanzania, the research will help youth to reflect critically on the social and economic obstacles they face in their lives and to open up alternative courses of action driven by youth themselves. The research will extend this impact beyond research participants through youth-friendly findings dissemination, via Tanzania's Young Reporter Network and national newspapers, for example.
8. Research findings - both the conceptual framework developed and empirical findings - will strengthen courses under the Masters of Global Urban Development Planning and will therefore impact upon students and the University of Manchester in terms of improved teaching and learning outcomes.